Science with the WEAVE-LOFAR Survey

Shravya is working on exploiting the transformational combination of low-frequency radio selection (using the LOFAR two-metre sky survey) and more than a million spectra obtained using the new WEAVE spectroscopic facility as part of the WEAVE-LOFAR survey. She has started to work on determining the forces shaping the star formation rate radio luminosity relation using multiwavelength data sets, and a range of different directions are possible once the WEAVE-LOFAR data begin to arrive at the end of 2022.